FFU Urban/Pro/Elite

External help will help us create new adaptations, exploring new designs and performing research and development. New samples and prototypes will be required along with CAD designs and manufacturing data to produce the new models. Accompanying marketing support and input into new material, key messages and new branding will also help us to launch to these new markest.